European EMC Products Ltd: Development of electronics disabling system

European EMC Products (EEP) are market leaders in the provision of electromagnetic (EM)
shielding products. Through their pioneering work in this field, EEP have identified an
opportunity to create a military-level non-lethal weapon that utilises a fast rise
Electromagnetic Pulse (EMP); this could be used to disable electronics in enemy targets such
as drones, or vehicles being used to attack perimeter security.